Synthetic EnvironmEnt Risk analytics for autonomous UAS (SEER)

This project will combine risk analytic methods with high-fidelity physics-realistic simulations to rigorously assess the first- and third-party risk associated with Unmanned Aircraft Systems (UAS) and Urban Air Mobility (UAM). The project-level outputs from phase 2 will be an online risk analytics tool and a realistic physics-based simulation environment for testing autonomous systems. These two technologies are enablers for the expansion of the UAS and UAM sectors.